A universal clinical sample pretreatment system that will usher in the standard-free diagnostic era for antimicrobial resistance testing

Ramanomics, a pioneering biomedical startup based in the Oxford, UK, is proud to present an innovative culture-free diagnostic system. This medical revolution will rapidly identify bacterial strains and determine their antibiotic susceptibility, streamlining the diagnostics process from days to mere hours.

Our project directly targets a burgeoning global health issue - antimicrobial resistance (AMR). By offering rapid, precise diagnostics, we aim to prevent misuse and overuse of antibiotics, ensuring targeted, effective treatments. Our product lines will have a profound clinical impact, reducing the risks associated with delayed treatment, enhancing patient outcomes, and potentially saving lives across the globe.

Moreover, our novel diagnostic system promises substantial financial benefits to healthcare systems worldwide. In the UK alone, by year 5, we estimate savings of between £2-3 million for the John Radcliffe Hospital in septic shock related expenses, and freeing up between 2000-3000 hospital bed days annually. Extrapolating to the broader UK healthcare landscape, these savings could amount to £300 - £480 million annually, alongside the liberation of an estimated 600,000 hospital bed days, significantly enhancing resource allocation and patient care.

The global market potential for our innovative diagnostic system is vast, particularly given the pressing need for rapid, accurate diagnostics amidst growing AMR concerns. We envision our system as an indispensable tool within diagnostic laboratories and healthcare facilities worldwide, contributing to global health while stimulating economic activity.

Our project promises a significant stride forward in rapid diagnostics. It holds immense potential for transforming healthcare systems and economies while playing a pivotal role in the worldwide fight against AMR. Our commitment to making this innovative solution globally accessible reinforces our dedication to a healthier, more equitable world.